Future Mode: the ultimate Music x AI platform providing all the tools an emerging artist needs to succeed

**Future Mode:** the ultimate Music x AI platform providing all the tools an emerging artist needs to succeed

Future Mode is a distribution, release management and marketing platform that leverages generative AI, seamless social media integrations, and years of professional experience to become the ultimate growth companion for talented independent artists, helping them manage releases and grow their fanbase. It is being developed by leading UK independent music and technology company Tenwest.

There are currently over 6.4m independent artists globally, the majority of whom struggle to be discovered. This is largely due to resource constraints and a lack of visibility. Future Mode addresses a critical gap in the independent music market through AI-driven tools, solving an important societal issue and addressing an untapped opportunity to foster the UK's next generation of music talent.

Our primary aim is to level the playing field in a historically undiverse music industry, providing a cost-effective, comprehensive solution for independent artists. By reducing the financial burden and simplifying the distribution, marketing and release management process, Future Mode aspires to become the cornerstone for nurturing and showcasing emerging talent, fostering a more inclusive and diverse music landscape.